Algebraic and geometric properties of random groups

This project will investigate aspects of certain models of random groups, such as geometric properties like hyperbolicity, and algebraic properties like their finite index subgroups.